Technology for efficient and scalable vocational training and transition to employment

The initial project to update Aptem Employ has been a success. We have an innovative solution that works. A large contract has already been secured and each day jobseekers are using the portal.

Our challenge now is to commercialise the system. Unless the market appreciates that this type of transformative capability exists the innovation will go to waste. We need to communicate effectively to the sector what Aptem Employ does and how it can benefit their contract delivery.

There are 28 prime contractors on the DWP's CAEHRS framework and a further couple of hundred organisations delivering smaller scale programmes. We need to contact these organisations and helping them understand the platform and how it can benefit them and the jobseekers they support.

Our extension request is to help fund this commercial activity.